End-to-end digital service for upper limb amputees and clinicians

Prosthetic Clinics in the UK and abroad have closed during COVID-19 lockdowns. This is frustrating for people with upper limb differences who seek a prosthesis for work or daily living needs, or who were in the process of receiving their awaited device. It is catastrophic for clinics and clinical suppliers who, in response to losses have had to furlough, make redundancies, and pause operations.

It is also frustrating for clinicians and OTs who want to see and engage with their patients. Open Bionics proposes a feasibility study with a clinical partner in the UK and with UK upper-limb amputees that trials a new digital workflow.

Open Bionics proposes to demonstrate new digital processes and tools that empower clinicians and enables them to continue aspects of their work interrupted by clinic closures. This proposal affects upper-limb amputees, clinics, clinicians, and suppliers.

Open Bionics will build upon early lab R&D to take this new digital pathway into the field with patients and clinicians.